Science Services

Technical abstract
Within the area of Science Services we have identified five areas that are vital for the efficient running of science for both internal and external users of materials and facilities. These are (1) Insectary Support; (2) Bioimaging; (3) Immunological Resources Support; (4) Sequencing and Bioinformatics; (5) Proteomics. These are national capabilities either due to the specialised and costly containment infrastructure required for their running and maintenance or that they have been built up as a result of long-term strategic funding and heavy use by both internal and external users.

The Science Services National Capability has been used to address COVID-19 related challenges from 1 April 2020.